CloudNAS

iProov is an innovative company in the field of easy-to-use, highly secure user authentication on mobile devices. It uses face verification, combined with various methods to prevent impersonation. Its technology enables a range of cyber-security solutions, which are delivered via the cloud. It has conceived a new range of services, aimed at smaller companies, which require innovations in the way such services are architected in order to make them scalable and secure. If successful, these services would represent a dramatic enhancement in the ability of small enterprises in the UK and elsewhere to secure themselves against intrusion and to use the cloud securely. This project studies the feasibility of these innovations, and demonstrates them for the first time.